The Imperial College of Science, Technology and Medicine and Materion UK Limited KTP 25_26 R2

To develop new high performance lightweight alloys and their composites for the aerospace and electric vehicle sectors, and to improve the efficiency for the lightweight alloy and composites manufacture.